University of Hertfordshire and Manor Pharmacy Group

To develop and grow a health & lifestyle service aimed at preventing metabolic disorders, using a range of personalised inputs to generate dietary recommendations. An artificial intelligence(AI) & machine learning (ML) based system will be implemented for improved outcomes & to scale-up the business